Theoretical Particle Physics at City St George's, University of London and London Institute of Mathematical Sciences

Understanding the fundamental forces of nature remains one of the greatest challenges in modern physics. The Standard Model of particle physics successfully describes three of the four fundamental forces—electromagnetism, and the strong and weak nuclear forces—but does not incorporate gravity. String theory offers a promising framework that unifies all forces, but its mathematical complexity and vast range of possible solutions, known as the "String Landscape," make it difficult to extract concrete predictions. Additionally, the quantum properties of gravity remain poorly understood. This project aims to advance our understanding of these foundational questions by developing new mathematical and computational methods in theoretical physics.
A key challenge in this field is the complexity of the equations governing particle interactions and gravitational effects. Traditional approaches often rely on approximations, which limit their accuracy, especially in strongly coupled systems where standard methods break down. To address this, our research will focus on two major areas. First, we will apply advanced mathematical tools—including integrability techniques, bootstrap methods, and machine learning—to gain new insights into the interactions of fundamental particles. Second, we will explore novel approaches to quantum gravity, including string field theory and new ways of classifying possible string theory solutions, to better understand the fundamental structure of spacetime.
The project brings together a team of internationally recognized experts with complementary expertise in gauge theories, string theory, quantum field theory, and mathematical physics. By combining cutting-edge theoretical approaches with computational techniques, we aim to push the boundaries of what can be calculated in fundamental physics. Our work will lead to a deeper understanding of strongly interacting particle physics, provide new insights into quantum gravity, and refine mathematical structures that underpin high-energy physics.
While our research is primarily theoretical, its impact extends to several applied areas. Advances in understanding quantum field theory have historically contributed to many fields of physics and mathematics. Machine learning techniques developed in this project may lead to interdisciplinary progress in data science and computational physics. Additionally, by improving methods for analyzing particle interactions, our findings could enhance the theoretical foundation for interpreting data from experiments such as those conducted at CERN’s Large Hadron Collider (LHC).
Beyond academic impact, this project will contribute to training the next generation of skilled knowledge-economy workers. We will provide early-career researchers with opportunities to develop expertise in mathematical and computational techniques essential for fundamental physics. We are also committed to public engagement, using outreach activities and collaborations to make cutting-edge theoretical physics accessible to wider audiences.
By addressing some of the most profound questions in physics, this research has the potential to reshape our understanding of the universe at its most fundamental level, with implications for both science and technology in the long term.